Improving treatment of diabetic and traumatic wounds by cannabinoids of natural origin and terahertz (THz) radiation

Overall description
Chronic wounds are typified by foot wounds caused by type 2 diabetes (T2D) and are an ever-increasing problem globally due to aging populations and unhealthy lifestyles. T2D patients' raised blood sugar levels inhibit wound healing and magnify risk of microbial infection. Consequences are suffering, amputation and premature death. Wounds are covered with dressings to:
- accelerate healing by:
- absorbing fluid exuded by the wound and preventing drying
- stimulate tissue regeneration by adding biologically active compounds
- protect from microbial infection, especially due to prevalence of antibiotic-resistant microbes.
Clinicians change dressings when their external surfaces appear saturated with wound exudate fluid. However, the wound-dressing interface where healing occurs, hidden under the dressing, is often still unsaturated and conducive to healing. Hence, dressings are changed prematurely and unnecessarily often, results in unnecessary:
- over-exposure of wounds to risk of infection during changing
- over-use of dressings, wasting money
We will develop and test low-cost, non-invasive methods to determine moisture level at wound-dressing interfaces. Dressings will be enriched with cannabinoid extracts tested to provide extra functionalities such as antimicrobial activity and accelerated new tissue formation in the wound.
The supervisors have a wide network of partners at other UK and Russian universities, Medical Cannabis companies and other collaborators from within LU to support the project.
The project ideally complements existing projects, e.g.EPSRC: "A novel coating technology based upon polyatomic ions from plasma" (PI: Short; Co-I: Douglas).